Japan Tsunami Urgency Response

At 1446 (local time Japan) on the 11th March 2011, off the east coast of Honshu Island, Japan, an earthquake of Magnitude 9.0 generated a tsunami that inundated a 400 kilometre length of the adjacent coastline. The tsunami was up to 17 metres high, it surmounted many of the protective walls constructed to protect the coastal areas and at least 27,000 people died and over 350,000 people were made homeless. This is on a scale similar to that of the 2004 Indian Ocean event.

Small tsunamis in this earthquake-prone /tectonically active region are not unusual, but ones of this magnitude are rare, the last event of significant size was in 1896, when 27,000 people perished. After relief operations, it is essential for scientists to visit the affected area to acquire data on the tsunami impact including inundation, runup, flow depth and erosion. Much of the evidence on the tsunami is fragile and quickly eroded or removed. The orientation of a tsunami may be identified by the orientations of grass, tsunami height may be seen from water marks on buildings or building damage; debris caught in trees or bushes is common. After a tsunami, survivors are anxious to clean up, to wash the evidence away and to get their lives back to normal. Natural processes-rain, wind, surf-also degrade the evidence of a tsunami. Since much evidence is ephemeral, not only are scientists eager to make observations quickly, too many rapid response and preliminary surveys end up being the only surveys conducted. The surveys objectives are to better understand the tsunami, its relationship to the source mechanisms (in this case the earthquake) and prepare improved mitigation strategies for use in the future.

Now, for the first time, tsunami scientists have been invited into the devastated areas and the task they face is enormous. There are limited numbers of appropriately skilled people and the scale of the devastation huge - probably thousands of square kilometres in area. To acquire data over this area is going to be challenging at best, thus international scientists from outside Japan have been invited into the country to research the tsunami; there has been a significant delay to allow relief operations to proceed, so it is essential now to respond immediately, the PI of the proposal Professor David Tappin is one of the invited scientists. In addition, new methodologies are required to better cope with the scale of the event.

To address the need, here we propose to visit the area of tsunami inundation to collect data on tsunami deposits and tsunami impact. In addition we will develop an integrated methodology with desk-based mapping of the inundated area prior to acquiring the field data that will be followed by fieldwork. Thus the field work will be a validation of prior interpretations. Significantly, for the first time after a tsunami, high resolution satellite imagery has been released on humanitarian grounds to assist relief workers and scientists working on mitigation. Not only will the interpretation of the satellite images guide the field operations, but the images and interpretations will be uploaded onto field mapping computers. The desk-based interpretations will then be amended and improved by the digital acquisition of field data on tsunami inundation, flow directions, the location of areas of erosion and sedimentation, together with various aspects of the coast that will allow a better understanding of how the tsunami inundation took place. Downstream these data will be uploaded onto a GIS modelled with digital terrain models to allow the identification of areas of safety where people can escape to in future events. Mapping areas of inundation will also lead to better models of tsunami run up. Investigations of the tsunami sediments will result in better discrimination of past tsunami events and improved risk strategies.

Potential impact
Initially, the results will be of use to tsunami scientists studying tsunami impact in relation to tsunami source and levels of impact inundation. The research improves our understanding of the tsunami in relationship to the source mechanisms (in this case the earthquake) and in improving and developing future mitigation strategies.

The results will be used by government hazard managers in Japan, for developing new mitigation strategies. Following major tsunami events in 1923, 1933, 1960, 1983, and 1993, Japanese society progressively implemented more sophisticated responses to tsunami hazard, including relocating houses and employing forecasting methods. There is no doubt that after the 11th March event major changes in mitigation will take place, involving improved defence structures, tsunami-resistant town development and evacuation procedures based on better forecast warning and that these changes need to be based on a solid foundation of observational evidence on the impact of the tsunami. The data acquired during the forthcoming surveys will thus be essential for use by government hazard managers in developing these new strategies. The result will be major new coastal construction works and the saving of lives when the next tsunami strikes, as it will.

Other countries will be following the events in Japan because again, as in the Indian Ocean event of 2004 The "boxing day tsunami", an unexpected large magnitude tsunami struck in a region where there was significant preparedness . After 2004, countries surrounding the Indian Ocean developed major new mitigation strategies. In the Pacific the Americans, refined and improved the far-field warning systems, that were very effective on March 11th 2011. It is wise to recall that the Pacific Regional Warning system was set up in 1946 after a large earthquake and far field tsunami off of Alaska. All these large events lead to new and improved mitigation. The Japan tsunami of March 2011 will prove no exception.

Commercially, there is also considerable potential for the development of the proposed methodology of integrating desk based interpretations of high resolution satellite imagery of devastated regions and validating these with field surveys. BGS is working closely with ImageCat Inc within the International Charter, Space and Major Disasters. ImageCat have agreed to collaborate on the Japanese event and so far have interpreted medium resolution satellite imagery that will form the basis for our interpretation of higher resolution satellite data (such as GeoEye) that provides a resolution of up to.0.5 m.
BGS is one of only two organisations in the UK that are trained as Charter Project Managers so we are aware that the Charter is only activated during the period of a disaster and is only for disaster response during emergency management. The Charter includes a Value-Adding component, but our proposal goes beyond the remit of the Charter and includes research into the integrated technologies required in the field and the interpretation of the derived data for better understanding of tsunami events worldwide. We will also investigate links to other initiatives including the GEO Supersites initiative, which is based primarily on radar data.

Although the proposal is an urgent one to acquire fragile field data, the proposed methodology is groundbreaking because:
* For the first time, after a tsunami, this high resolution satellite imagery has been released immediately after the event. The methodology will provide an integrated system for interoperable digital field data collection,
* In the future if the methodology is developed, both desk-based interpretations and field data will be immediately available in digital form for use by responsive humanitarian teams as well as specialist tsunami experts, and
* The digital data will be available in the future for improving tsunami runup models used in developing mitigation strategies of both warning and evacuation.